Using Fractal Geometry to Analyse Particle Emissions

Certain types of particle emission, such as soot agglomerates emitted by diesel engines, can be thought of as having a fractal-like structure. Quantities such as fractal dimension (the box-counting dimension) and lacunarity can be estimated to provide information about an agglomerate's structure. These quantities can provide important information regarding an agglomerate's likelihood to be detected by a filter, or even regarding its potential health risks. My project aims to look further into the framework for the fractal analysis of emissions, perhaps focusing on plastic particulate matter emitted by desktop 3D printers, depending on how other research in this area develops over the coming years.